Decoding Visual Information based on Brain-Computer Interfaces

This research aims to advance Brain-Computer Interfaces (BCIs) by understanding and reconstructing visual information from neural activity, including static content (images) and dynamic content (video). By using machine learning techniques and neural signal processing, the study seeks to identify patterns in brain data to reconstruct visual experiences.

Understanding how visual stimuli are reflected in brain waves can play a crucial role in our understanding of how the brain and vision work. This could also lead to a better understanding of certain cognitive illnesses and cases of visual impairment.

This research aims to make impactful contributions to academic research, our understanding of human perception and cognition, and real-world applications. For instance, the research could lead to improvements in assistive technologies for individuals with visual impairments, communication applications for non-verbal users, neuro-rehabilitation, and advances in our understanding of visual perception.

Multiple techniques and approaches will be used, combining computational modelling, neuroscience, and machine learning. The fields of AI and machine learning are expanding rapidly, and the computational power of modern processors increases the likelihood of advancing our understanding of the human brain and vision. Pre-existing datasets can be utilised with modern techniques to extract further data and detect correlations with vision. Additionally, new datasets will be created for this research when needed (while considering ethical conduct) to enhance the capacity for decoding visual data from brain waves. This study aims to make significant contributions to both academic research and practical, real-world applications.